Whole pathogen genome sequencing, phylogenetics and modelling in viral diagnostics

Using Bioinformatics to analyse whole genome pathogen sequences from patients in GOSH & wider, starting with norovirus & adenovirus. Aim to drive improvements in diagnostics for personalised medical care, better handle transmission in outbreaks and study effects of experimental drugs.